Innovative data-driven diversity and inclusion (IDDDI)

HRDH will develop an AI-driven toolset to quickly and easily capture organisations Diversity and Inclusion status and use these datasets to create an AI D&I Impact tool which will for the first time allow organisations to directly link D&I investments to financial and non-financial business results. This will drive organisations to make the right D&I investments to the benefit of organisations and to wider society as they become more diverse.